Photographic dietary assessment app for children

Some of the physiological processes that lead to diet-related diseases such as diabetes, obesity
and cardiovascular disease in adulthood have their antecedents in childhood (Livingstone).
Overweight and obesity are a direct consequence of eating and drinking more calories and
using too few. With over 30% of the 10-11 years old being overweight, the need to accurately
measure food intake in children becomes imperative. However, assessing the diets of children
is even more challenging than assessing diets of adults mainly due to difficulties in accurate
reporting. Food related ill health is responsible for ~10% of morbidity and mortality in the
UK, 10% lost DALYS and costs the NHS ~£6bn annually. 92% of children consume more
saturated fat than recommended, 86% too much sugar, 72% too much salt and 96% not
enough fruit and vegetables (National Diet and Nutrition). The UK government has set the
objective to see a sustained downward trend in the level of excess weight in children by 2020.
FD will develop a photographic dietary assessment app to provide a simple and practical tool
for children to report their dietary intake and adjust food portion based on tailored feedback.
By reducing the reliance on nutritional knowledge, FD will enable children and their parents
to better tailor food portions to their requirements, track progress and identify areas to be
addressed. It will help children improve their diet, reduce risk of food related ill health.